An evolution-led genomic study into E. coli styrene tolerance.

Styrene is an important chemical across multiple industries, most notably as a monomer in production of plastics and rubbers. There has been demonstrated efforts to produce styrene using an E. coli platform, however the toxicity of this molecule significantly reduces productivity. My research aims to apply experimental evolutionary techniques to an E. colistrain to create mutant variants that display desirable styrene tolerance behaviour. These variants will then be subjected to the 'omics' studies to determine the genetic, proteomic and the lipodomic basis of adaptation to exogenous styrene stress.